Computational roadblocks to analogy

Systematic generalization-the ability to produce correct behaviors for novel combinations of known elements-remains a fundamental challenge in machine learning despite being a hallmark of human cognition. This doctoral thesis investigates the computational mechanisms underlying systematic generalization, with particular emphasis on systematicity of representations, which has been largely overlooked in contemporary ML research.

This research investigates the relationship between vector representations, model architectures and systematic generalization in neural networks. While numerous models and benchmarks aim to evoke or study systematicity in neural networks, they primarily test behavioural outputs rather than the model representations themselves. This improper operationalization undermines the validity of inferences about models' internal mechanisms, as behavioral success may result from memorization or statistical shortcuts rather than genuinely systematic representations. However, there is some evidence that models are capable of systematic generalization in some cases. Informed by this critical distinction between behavioural and representational systematicity, this thesis explores ways in which different representational and architectural choices enable or inhibit systematic generalization. The ultimate goal is to understand and implement the computational principles that enable robust systematic generalization, bridging the gap between current neural architectures' pattern-matching capabilities and the structured yet flexible reasoning characteristic of human cognition.